Decarbonised Clean Marine: Green Ammonia Thermal Propulsion (MariNH3)

Battery electrified power is predicted to become the dominant mode of propulsion in future light duty transport. For sustainable heavy duty applications challenges remain around practical range, payload and total cost. Currently there is no economically viable single solution. For commercial marine vessels the problem is compounded by long service lives, with bulk carriers, tankers and container ships the main contributors to greenhouse gases. Ammonia (NH3) has excellent potential to play a significant role as a sustainable future fuel in both retrofitted and advanced engines. However, significant uncertainties remain around safe and effective end use, with these unknowns spanning across fundamental understanding, effective application and acceptance. This multi-disciplinary programme seeks to overcome the key related technical, economic and social unknowns through flexible, multidisciplinary research set around disruptive NH3 engine concepts capable of high thermal efficiency and ultra low NOx. The goal is to accelerate understanding, technologies and ultimately policies which are appropriately scaled and "right first time".